Active Tape Matrix Fast Start Innovation.

It is our aspiration to provide sustainable, carbon free, low cost, energy globally with our game changing technology.

Active Tape Matrix is good for the planet.

Active Tape Matrix requires no batteries, it's totally carbon free, emission free, and is fully sustainable.

Active Tape Matrix itself has an estimated life cycle in the region of 20+ years, and uses solid-state technology requiring little or no maintenance.

It requires no lithium batteries, because of the continuous power generation, unlike Wind Turbines and Solar Energy.

Active Tape Matrix also has no moving parts.

There is great interest in Active Tape Matrix technology to provide baseload electricity, which is essential as the heat from geothermal wells, for example, means the voltage runs 24/7 & 365 days a year. This provides a very good baseload.

In truth, with Solar and Wind renewable energy, the more you add, the more unstable the grid becomes, so a reliable baseload is essential, which at present, is provided by heavy rotating machinery, such as a gas and coal fired or steam turbines, with high inertia to ensure the grid doesn't fail.

It's a fact that has been admitted, by industry experts, that a completely solar or wind powered grid is a practical impossibility without something in there to stabilise it.

It's our opinion that billions are likely going to be spent on unproductive batteries, along with even more wind turbines to charge them, and all that cost will be added to rising global energy bills.

Also, this Active Tape Matrix technology has the ultimate potential, to provide reliable baseload power for the whole of Great Britain and many other countries.

It will also bring down the price of electricity world wide, and enable the UK and other participating countries to make our economy more competitive.

The benefit to households here and in developing countries who have little or no electricity, is boundless with the proper support and diversification, using natural resources

The world is awakening to Geothermal Energy.

Active Tape Matrix has the answer.